Innovation Voucher Round 10 BP

The Britt Pedal instantly converts a standard bike into an electric bike. It offers a simple but highly effective solution to giving more power to your pedals. What’s more it does so for just about every bike on the market without the expected expense or complicated fittings. Just clip on the pedal and start making cycling a breeze – even when tackling the toughest of hills.
Forget those complicated conversion kits you may have seen. Fitting the Britt Pedal is no more technical than clipping on your bike lights.